Total Liberation': Feminism, Socialism and Red Rag (1972-1980)

The project restores to view, analyses and assesses the contemporary resonance
of Red Rag: a Magazine of Liberation (1972-1980). The doctoral thesis produced
will form the most substantial account of this significant but largely forgotten
feminist periodical to date, intervening into debates around contemporary feminist
theory, periodical studies, women's history, labour history and cultural studies.
Innovative training opportunities will equip the student with transferable skills-in
digitization, database management, cataloguing, curating, grant writing, public
engagement-tailored to support a future career in the museum, heritage or
cultural sectors, or academia. The project will enhance the collections of the
collaborating partner, the People's History Museum-an Arts Council Accredited
National Portfolio Organisation with a Designated Collection that attracts 125,000
visitors per year (2018-2019)-by facilitating the completion of the cataloguing of
Hilary Wainwright papers (ACC1478: 14 large boxes, 9 meters). The collaboration
with supervisors and the student will deepen the PHM's own knowledge of the
significance of its specialist collections. The project will build capacity for the
future, attracting new, diverse users to the the PHM's in-house Labour History
Archive and Study Centre (currently 1000 visitors per annum), via a filmed, free
dayschool for activists, students, schoolteachers, academics, and the general
public. It will support and enhance the PHM's track record in public education
around the struggle against gendered and sexual oppression recently showcased
at the award-winning, Heritage Lottery Funded exhibition, Never Going
Underground: The Fight for LGBT+ Rights exhibition (51,943 visitors between 25
February and 3 September 2017). It will potentially benefit future students at the
NWDTP HE institutions by forming a test case for PHM's Digital Asset
Management System (DAMS), which aspires to open collections to new
undergraduate users, with a pioneering, comprehensive online resource about
1970s feminism. It will consolidate and develop ongoing, mutually beneficial
collaborations between the supervisors and PHM-which has included a
successful AHRC Leadership Fellow (2016-17)-prefiguring a future application to
secure full CDP status for the PHM in the next round.